FitnessGenes Application for IP Support

"FitnessGenes Ltd is planning to launch the world's first DNA-based computational, personalised fitness tool.

An InnovateUK grant will allow us to complete a freedom to operate analysis, search patent literature for issued or pending patents, and obtain a legal opinion as to whether one of our products, processes, or service may be considered to infringe any patent owned by others. We do not have the expertise in house to do this and wish to use a leading IP firm to help us complete this work."